Laundry Decontamination

The
UK is one of the few countries that permit healthcare workers not only to wear their
uniforms to and from work but also to launder them at home; however this could be
considered to be a source of infection. Whilst NHS guidelines recommend high temperature
washing or disinfecting under controlled conditions it is difficult to carry this out in most
domestic washing machines. Corium has developed an anti-pathogen treatment for leather
products that has been trialled to treat healthcare uniforms and has the potential to inhibit
pathogen development in textiles on a long term basis using the low temperature washing
cycle of a domestic washer in the range 30-40 deg C. The purpose of the grant application is
to analyse the market potential for this innovation